Comparing in-person to self-completion interviews: the example of the 2021 European Social Survey in the UK.

Face-to-face fieldwork is becoming more expensive in the UK whilst response rates have been declining. Many UK surveys have been considering whether a switch to using self-completion instead of interviewer-administered surveys offers a more efficient, digital, data collection future. This project funds the fielding of the 2021 ESS in the UK as a self-completion survey. That will be conducted in an overlapping period with the (already funded) face-to-face fieldwork. The dataset created will allow analysts to examine how similar the estimates from the self-completion survey are to those from the face-to-face survey.